Astronomy for Remote and Island Schools

The Astronomy for Remote and Island Schools (AfRIS) proposal is a National Schools' Observatory (NSO) project to establish and manage a small mobile astronomy-outreach team, whose task will be to create, organise and deliver astronomy education workshops to schools based in remote and island locations. STFC funding will enable the outreach team to (i) put together a resource pack of educational tools and demonstration equipment, (ii) undertake a total of 40 outreach trips (each of 2 to 3 days) over two years, and (iii) engage with 80 schools and an estimated 4,000 hard-to-reach students and 1,000 members of the surrounding community. The team members will also work with 20 participating schools to establish an astronomy or science club for their pupils, and provide online support for the duration of the project and beyond.

The AfRIS team will be made up of experienced presenters and astronomy researchers, and location visits will be undertaken via car and ferry (where required) in order to transport the resource kit. The workshops and activities undertaken during each visit will be tailored to the needs and interests of the schools and students taking part, but in all cases, will seek to highlight the broad range of STFC science activities and aim to plant STEM seeds in the minds of students who may not previously have considered a career in science. In addition, the mobile team will work with NSO colleagues to create an online 'remote and island schools' community and portal to support teachers in their teaching of astronomy in the classroom, and to provide additional resources and advice for students interested in pursuing astronomy or other STEM subjects further. The dedicated portal will also be used to promote and manage the AfRIS project, and to share our experiences with interested parties.

A detailed evaluation will be conducted to assess the short-to-medium term impact of the visits, and to ensure that activities evolve to suit the needs of the communities we visit. The AfRIS team will provide regular updates, images and reports on all activities, which can be used for wider dissemination purposes.